Fidel ltd - Card-Linked Loyalty (CLL)

Customer loyalty schemes, such as Tesco Club Card, Boots Advantage Card and Nectar, have
been long-proven to positively impact upon customer retention and sales uplift.
These schemes are popular with customers (Nectar has 19m customers). However 80% of
offline retailers do not have them, and with 280k retailers in the UK generating £300bn
revenues each year, there is significant potential and urgent need for expansion.
The value of loyalty schemes to retailers is significant, with customers who have loyalty cards
spending 4x more. However an overwhelming majority of retailers do not know their
customers are. Whilst 83% of people are members of a loyalty scheme, a woeful 58% do not
use them because current approaches to loyalty schemes are full of friction and inefficiency.
Sources: Retail Research, Rosetta, Dailybreak, Colloquy, BBC, Telegraph
Retail loyalty schemes have hardly evolved over the last twenty years and the process is
anything but streamlined and efficient.
There are fundamental problems with existing loyalty programs (whether digital or not):
1) Customers are forced to present/swipe/scan a plastic card, key ring, mobile app or paper
stamps.
2) All systems require added time at point of sale, which slows down operations.
This is highly inefficient. We intend to solve this. The industry is in need of disruption!
Our goal is to make loyalty and retention marketing simple for both merchants and
consumers, and to enable retailers to increase revenues.
Our technology will deliver customer insights, business intelligence & subsequently automate
retention marketing via predictive analytics. We are a lean start-up that has raised seed
funding, has a capable management and operational team in place and is already revenue
generating.
We need to develop new ways to integrate volumes of financial transaction data from
disparate payment platforms, securely in real-time. This project will explore the technical
feasibility and commercial potential of this.